University of Strathclyde And Akor Offshore Partner Limited

To develop a capability in non-destructive testing using acoustic emissions for incorporation into a service tool for integrity measurement.